International Health Humanities Network

Health care practitioners around the world are searching for creative new ways of making sense of the human condition and ameliorating distress, often in the face of complex problems and financial austerity. The humanities have a key contribution to make to a variety of healthcare disciplines, but so far the field of medical humanities has been limited by a narrow focus on medicine and a preoccupation with literature, history and philosophy.\n\nThis project addresses a pressing need for a broader and strategically inclusive approach to applied humanities in health care. Our term Health Humanities is chosen to represent progress away from this largely medical focus, with a groundbreaking project to develop an International Health Humanities Network (IHHN) aiming to provide a platform for an evolution towards a more inclusive and impactful 'Health Humanities'. Based at the University of Nottingham, but in partnership with an expanding base of UK and international collaborators the IHHN will provide the first internationally accessible focal point for humanities and healthcare scholars to network, find shared objectives, develop resources, contribute to training, and undertake research with health and social care professionals who comprise the majority of the caring workforce, as well as informal carers, service users, self-carers, and charitable and voluntary sector.\n\nThe IHHN will spearhead the involvement of humanities disciplines in innovative health and social care practice, offering a pioneering response to the call for social relevance and impact. To begin such an exploration, four invited workshop sessions will be held that focus on the themes of health and well-being in terms of: media and film; ecology/ environment and literature; applied health linguistics; and music. These workshops will act as a starting point in expanding the way the humanities can inform and transform healthcare. The IHHN will encourage collaborative research, further funding applications, and provide a generative field for dissemination and exchange of ideas.\n

Potential impact
The health care environment is rapidly changing at both a national and global level and practitioners are seeking new ideas to help them cope with novel challenges presented by policymakers, organizational and economic changes and shifting expectations from clients and the wider public. The health humanities represent a wealth of experience, ideas and techniques for understanding illness experience, increasing empathic reach (valuable especially in transcultural care) and offering new methods for effecting desirable and cost-effective clinical, and self-help changes. Moreover, the presence of an International Health Humanities Network (IHHN)and website will be especially welcome as the division of health care into separate enclaves of different professionals, statutory, private and voluntary providers overlaid by rapid organizational change mean that electronic forums for sharing ideas, experiences and good practice, and facilitating interdisciplinary collaborative work are more vital than ever before. \n\nFor those who plan and manage health care, or develop policy, the IHHN and website will provide a source of new ideas and inspiration as well as a valuable indicator of the activities already devised and being practiced. \n\nAt present, practitioners in health and social care may be isolated from the movement to engage with the humanities. People in geographically remote areas, those in independent or private practice, practitioners in fields not presently incorporated within the statutory sector, and those within commercial provider organizations may at present have fewer opportunities to involve themselves in the health humanities movement. Therefore the IHHN and website is conceived to invite knowledge dissemination and impact, as well as sharing and participation. \n\nThe development and enhancement of the health humanities has a good deal to contribute to the delivery of health care at all levels, increasing the effectiveness of public services and policy. The proposed innovation will play a key role in making the UK's research in this field more globally significant and competitive. Researchers are increasingly keen to be able to show the value and impact of their work in an international context. Practitioners need to show they are aware of current developments in their respective fields. Consumers of health, social care and other therapeutic services are increasingly looking online to enable them to make informed choices about the interventions on offer. The proposed project makes all these outcomes more feasible, at the same time enabling a culturally richer, more empathic and interpersonally sensitive approach in health care. \n